Mechano-regulation of T-cell receptor conformational changes examined with 3D

T-cells are essential for human immunity, playing a central role in pathogen elimination and tumour surveillance. A crucial step in the adaptive immune response is the activation of these cells through the engagement of their T-cell receptors (TCRs) with their cognate ligand, displayed on major histocompatibility complexes expressed on the surface of antigen-presenting cells (APCs). This extracellular ligand binding results in the formation of an immunological synapse between the T-cell and the APC, triggering a cascade of signalling events that ultimately leads to multiple responses, including proliferation, differentiation, or cell death. Detailed understanding of the parameters that control and fine-tune T-cell activation is of paramount importance to design novel therapeutics. However, how this extracellular recognition event is transmitted across the T-cell membrane to initiate signalling and influence cell-fate decisions is not yet completely understood. Several non-exclusive models have been proposed during the years to account for T-cell activation. One of the main ones, proposes the need of a conformational change in the transmembrane signal transduction of TCR-CD3 complex, specifically, the release of the CD3 cytoplasmic tails from the inner leaflet of the plasma membrane. Yet, this process has not been experimentally visualised, nor its mechanism elucidated. Recent studies suggested that mechanical forces acting on different immunoreceptor-ligand pairs are critical for regulating their interaction and function. Therefore, considering the TCR as a mechanosensor can provide a new angle to investigate the central yet unresolved question of how engagement of the TCR can induce conformational changes in CD3 subunits. Unfortunately, despite the vital role of mechanical forces in biology, current standard methods to sense forces provide limited information. A new biophysical tool capable of simultaneous sensing forces and conformational changes in proteins with nanoscale resolution could be paramount into our understanding of force-transduction pathways in immunology. In this context, the main aim of this project is to shed light into the mechano-transduction of T-cell receptor antigen recognition testing the hypothesis that force provides a natural mechanism to dislodge CD3 tails from the plasma membrane to activate T-cells. To simultaneously map forces and 3D conformational changes, we will combine two recently developed super-resolution fluorescence microscopy approaches: (i) tension-PAINT, which integrates DNA- based molecular force sensors with PAINT to map piconewton mechanical events with 25-nm resolution, and (ii) SIMPLER, a photometric method (developed by the PI) capable of decoding the axial position of single molecules with sub-10 nm resolution.